Positioning Women's Agency in Land Agitationand Protest in theScottishHighlands and Islands, 1847-1897

This research will explore women's agency in the conduct of land agitation and protest in the Scottish Highlands between 1847and 1897,analysingtheir participation in the different modes of resistance utilised against the oppressive and exploitative system of land management through a series of local studies. It will expand on the conventional understanding of "protest" as public and organized, through an examination of women's gendered contributions. This will be done by identifying and analysing women's voices and actions in archival and primary source materials, including public and private correspondence, government records, newspaper reports, legal testimonies, and poetry.